Role of the secretory pathway in HIV-1 egress from T cells

The human immunodeficiency virus type-1 (HIV-1), the cause of the global AIDS pandemic, replicates primarily in cells of the immune system called CD4+ T cells. One of the most important steps in the virus life cycle is constructing new virus particles that are released by infected cells, transmitting infection to neighbouring cells. Viral assembly is carefully controlled to ensure that the necessary components are transported to the correct location in the cell at the right time. To do this, HIV-1 hijacks cellular machinery and transport routes. Understanding how this machinery works normally, and how HIV-1 interacts with it is the aim of this project. Information from experiments performed with other cell types has provided clues about which molecules may be important, and these will be tested to see if they control the flow of HIV-1 traffic in CD4+ T cells. There is evidence that HIV-1 infected cells receive signals from uninfected cells that trigger the assembly and release of HIV-1, helping viral spread. Experiments designed to identify these signals will also be performed. Studying HIV-1 assembly and spread is essential for better understanding how it causes disease, and will facilitate design of new anti-HIV-1 drugs.

Technical abstract
The aim of this project is to establish the role of the secretory pathway in HIV-1 egress from T cells. Evidence from model, non-lymphoid systems indicates that HIV-1 hijacks elements of secretory pathways to transport viral proteins and coordinate virus assembly, but almost nothing is known about HIV-1 assembly and egress in primary CD4+ T lymphocytes. Haematopoietic cells are unusual because in addition to the ubiquitous constitutive secretory pathway, they contain specialised organelles transported via regulated secretion in response to stimuli such as cell-cell contact. A regulated secretory pathway exists in CD4+ T cells, but little is known about the cellular compartments involved, or the triggers for activation of secretion. By contrast, molecules involved in regulated secretion by CD8+ T cells at the immune synapse are well characterised and may provide clues about factors mediating HIV-1 assembly in CD4+ T cells. The key goals of this project are to:
i) broadly characterise how CD4+ T cells traffic cellular and viral proteins via constitutive and regulated secretory pathways;
ii) identify cellular and viral molecules controlling regulated secretion in CD4+ T cells;
iii) evaluate the contribution of CD4+ T cell secretory pathways to viral dissemination between T cells, and to investigate strategies of inhibition.
Experiments designed to dissect the secretory pathway in CD4+ T cells and its subversion by HIV-1 will be performed using cells from normal individuals, and from individuals with defined genetic defects in molecules that control the transport and release of secretory lysosomes from CD8+ T cells. Immunofluorescence confocal microscopy and electron microscopy, subcellular fractionation and biochemical analysis will be employed to colocalise HIV-1 with molecules that undergo regulated secretion from CD4+ T cells. Emphasis will be placed on transport of the viral glycoprotein Env, and characterisation of associated compartments, as less is known about Env trafficking and Env incorporation is absolutely required for viral infectivity. The cellular cytoskeleton is intimately linked with secretory pathways, immune cell interactions and is implicated in HIV-1 egress and spread. To identify novel proteins involved in the intracellular transport of Env and Gag and virus assembly a siRNA screen will be performed targeting kinesin, dynein and myosin molecular motors. By identifying cellular factors that regulate HIV-1 egress and dissemination we aim to achieve a greater understanding of HIV pathogenesis that should open up opportunities for design of novel therapeutic agents to treat HIV/AIDS.